CoolDown

As GB warms due to climate change, uptake of Space Cooling (SC) is expected to increase significantly, leading to increased summer peak demands and greater network load for building comfort alongside the electrification of heat.

However, SC demand is currently poorly accounted for in distribution network planning using limited modelling. Additionally, SC's potential to provide flexibility has not been considered.

CoolDown will produce tools to enable network operators to understand the impact of SC at a local level. Trials of SC-tailored flexibility products will enable networks to mitigate adverse impacts, reduce network reinforcement requirements and optimise value for customers.